LIVESEEDING: Organic seed and plant breeding to accelerate sustainable and diverse food systems in Europe

LIVESEEDING contributes to the upscaling of organic production in Europe through (i) improving availability of organic plant reproductive material of organic cultivars (Organic Heterogeneous Material, Organic Varieties, landraces) of a large range of crops, bred for improved diversity and adaptation to local conditions, and (ii) strengthening and diversifying the organic seed sector informed by market demands. LIVESEEDING contributes to the transition towards environmentally-friendly, climate-neutral, healthy and fair food systems through further developing (i) cultivars suited for organic and low external input production, (ii) novel governance models linking breeders with value chain actors and citizens with local food production, and (iii) awareness around the importance of biodiversity for our food and health. LIVESEEDING focuses on the main drivers for (i) the supply and demand of organic seed and cultivars, (ii) the supply and demand of food products derived from them, and (iii) enabling frameworks and roadmaps through active policy dialogue with national and European authorities and policymakers by providing science-based evidence and best practice solutions to achieve 100% organic seed. LIVESEEDING addresses the topics in a holistic multi-actor, multi-stakeholder participatory approach involving organic and public research institutes (with proven competencies in breeding, seed multiplication and health, socio-economics, extension and outreach), variety examination offices, private breeders and seed companies, organic production and civilsociety associations. Additional stakeholders along the value chain are involved in the local Living Labs (LLs) and the established networks of organic breeders (ECOPB), seed savers (ECLLD) and Milan Urban Food Policy Pact (MUFPP). 15 European countries cover the different pedoclimatic zones and socio-economic contexts, including countries with a low level of development in organic seed and breeding in East and South Europe.